University College London and Plextek Services Limited KTP 22_23 R3

To develop a flexible joint communication and sensing tool that can detect targets while providing communication links with other devices.